INTEGRATED, CIRCULAR, AND DIGITALLY SUPPORTED SUSTAINABLE SOLUTIONS FOR WASTE MINIMIZATION AND CARBON CAPTURE IN BUILDINGS AND THE CONSTRUCTION SECTOR

The construction sector is responsible for over 35% of the EU’s total waste generation, and accounts for about 50% of all extracted resources and an estimated at 5-12% of total GHG emissions. WOODCIRCLES will contribute significantly to decreasing these numbers by developing innovative circular solutions for sustainable wood construction to help reduce Europe’s dependence on non-renewable resources, cut GHG emissions, reduce waste generation, and offer long-term carbon sinks and substitution of fossil-based and carbon intensive products. WOODCIRCLES will combine the considerable innovation power of the expert consortium consisting of key stakeholders from all parts of the value chain to release the full circular and sustainable potential of wood construction. Based on identified needs and market potentials, the consortium will develop new value-added value chains for upcycling of wood waste materials and optimized design-for-disassembly building system solutions to significantly increase recycling rates of wood in construction. An ‘Urban Sawmill’ sorting and production facility capable of turning in-homogenous low value wood construction waste into a standardized homogenous value-added, cost-effective baseline product, will be prototyped. WOODCIRCLES will integrate digital tools and solutionsin all developments and create digital twinsfor the large-scale, real-life demonstrators – the Urban Sawmill and the building system prototypes to demonstrate the benefits of digital technology for circular construction. Active involvement of partner cities and their building ecosystems through technical and thematic co-engagement activities will increase deployment. All developed materials, components and system prototypes will be demonstrated, piloted and fully documented – including sustainability assessment – for immediate market uptake. Based on developments, recommendations for new or updated European harmonised technical specifications and Eurocodes will be provided.